Machine learning algorithms to model brain tumour patients' dynamics using rough analysis

The goal of this project is to investigate the usage of rough analysis techniques to extract actionable information from a longitudinal, pseudonymized brain tumour patient datasets. Rough analysis is a modern mathematical framework focused on making precise the interactions between highly oscillatory signals and non-linear dynamical systems. The theory provides a deterministic toolbox to recover many classical results in stochastic analysis without resorting to specific probabilistic arguments. For example, it extends Itô's theory of SDEs far beyond the semi-martingale setting. In particular, it has had a significant impact in the development of Martin Hairer's Fields medal-winning work on regularity structures, providing a mathematically rigorous description of many interesting stochastic PDEs arising in physics.